Workshop: Representation theory and symplectic singularities

We are applying for funding to hold a workshop in algebraic Lie Theory from 4-4-2016 until 8-4-2016 at the University of Edinburgh.
The three areas covered are finite W-algebras; representation theory and invariant theory of
reductive groups and their Lie algebras; and representation theory of symplectic singularities.
We want to bring together about 40 researchers, including top-level international experts,
leading researchers, postdocs and PhD students.

Potential impact
The outcome from the meeting will be a strong motivation of the UK representation theory
community and it will also further enhance its international profile. The UK and international
symposium participants will be the immediate beneficiaries.

Due to the diverse nature of the research area and the participants the workshop will stimulate
of communication and cross-fertilisation between different areas.

The workshop will also be an important contribution to the training of PhD students and postdocs
in Lie theory and representation theory.